Are Islamic doctrines compatible with Political Liberalism?

The rapidly growing Muslim presence in Europe
makes more urgent the longstanding conflict
between Islamic and Western understandings of the
political world. Islamic scholarship advocates a
political order grounded in faith, which is at tension
with the liberal democratic ideas that reject the
legitimacy of political systems established on the
basis of religious principles. This research seeks to
address the question of compatibility of Islam with
liberal values by conducting a comparative analysis
between the moral language of Islamic faith and
fundamental liberal democratic ideas in light of the
Rawslian theoretical framework. John Rawls, as a
pre-eminant liberal theorist, articulates a
fundamental set of liberal ideas and optimistically
assumes that the doctrines of a pluralist democratic
society would not conflict with the ideas and
principles of a liberal democratic political culture.
This project assumes that a liberal democratic
society requires the support of different doctrinal
traditions in order to enjoy legitimacy and political
stability. Therefore, to test Rawls's optimistic
assumption and provide support for liberal values
from an Islamic perspective, I will analyse the
doctrines of scholastic theology (ilm al-kalam) and
moral theology (usul al-fiqh) in the Islamic Intellectual tradition, as well as re-assess Rawlsian
liberal ideas. To assess more carefully the
comptability of Islamic doctrines to fundamental
liberal ideas, the project will employ the method of
comparative political theorising. The contours of the
similarities and differences between Islamic doctrinal
tradition and political liberal ideas could help
understand whether Muslims would withdraw their
support to liberal societies as the presence of Islamic
faith becomes more prominent. By paying heed to
these similarities and differences, the result of the
analysis will help to enrich both the Islamic and
liberal intellectual traditions, deepen their
understanding of each other and engender respect
for the doctrinal pluralism that characterises liberal
democratic societies.